"We're the sane ones": the relationship between mental health and political organising for Arab diaspora organisers in Britain

Palestinian anti-colonial and anti-imperialist organising has a history that spans over 100 years - from resistance against the British mandate to resistance against Israeli settler colonialism and the comprador Palestinian Authority. This resistance cuts across geographies: from historic Palestine, to the 'near diaspora' in surrounding refugee camps, and the 'far diaspora' residing in the West.
There is an established body of literature on the positive mental health impacts of political organising which names the collectivism of social movements as a mental health protective factor. In the context of the Palestinian struggle, much of this literature focuses on the relationship between mental health and political organising for those residing in Palestine. Little attention has been paid to the relationship between political organising and mental health and wellbeing in the far diaspora.
Differences in migration patterns, experiences of racism, forms of political repression, relationship to the Palestinian struggle, and understandings of mental health are likely to produce differences in the relationship between political organising and wellbeing for those organising in the far diaspora compared to in historic Palestine. My PhD thus aims to better understand how Arab youth organising in the far diaspora understand the relationship between political organising and mental health and wellbeing, focusing on Arab youth currently residing in Britain. Specifically, my research aims to answer the following questions:
1. What are the positive and negative determinants of mental health for Arab youth organising in Britain?
2. How do Arab youth organising in Britain articulate their mental health and wellbeing?
3. What psychological barriers do Arab youth in Britain face while trying to organise for Palestine and how do they navigate them?